Process Design to Prevent Prosthetic Infections (PREVENT)

The overarching aim of this project will be to develop a manufacturing process, incorporating additive layer manufacturing to fabricate patient-specific devices that can be modified with a silver-based antibacterial coating.

This process will be used to prevent infection in implants that have a comparatively high likelihood of infection, including cranioplasty. We also aim to undertake design modification of the implant structure.

There are a number of industrial and clinical partners involved in the project and the successful student will form part of a multidisciplinary team working in this area. The student will be supervised by Professor Liam Grover and Dr Sophie Cox, and based in the Tissue Regeneration and Interfaces Lab within the School of Chemical Engineering at the University of Birmingham. It addition the successful candidate will need to work closely with the Advanced Materials and Processing Laboratory in the School of Metallurgy and Materials as well as the Bio-medical Engineering group in Mechanical Engineering.